2DMEA

Converting and storing renewable energy is one of the most fundamental issues facing our society today. One

of the most promising alternatives to fuel fossils is methanol. This fuel can be cheaply and renewably produced

from agricultural or municipal waste and as so, it would allow the UK and Europe to reduce its dependence on

foreign fuel supplies. But in order to exploit this fuel renewably, we need a new generation of materials that

can cheaply and resiliently convert this ful into electrical power. At the centre of new technologies always lie

new materials. And so, graphene – a Nobel Prize winning material – is set make a profound impact on the

energy market. The project will aim to use graphene in energy conversion and storage with the goal of

achieving the holy grail of energy: clean, renewable, scalable and high capacity.